Project Verdant – Zero Emission Crew Transfer Vessel (ZE-CTV), Phase 1 Conversion Feasibility Study

Project Verdant -- Zero Emission Crew Transfer Vessel (ZE-CTV) is a project from Green Marine (UK) Ltd, with support from The European Marine Energy Centre Limited (EMEC),Mwaves Ltd, UHI, Manor Marine, Hydrogen John, Corio,Corvus and West of Orkney Windfarm, which will enable this sector to move towards eliminating GHG emissions from the CTVs used for the installation and maintenance of UK offshore windfarms.It is estimated that over 1600 crew transfer vessels CTV's will be required by 2050 to service UK and EU wind farms, in the same time frame, the IMO greenhouse gas strategy is for total annual emissions from international shipping to be reduced by at least 50% by 2050 and more immediately, this strategy envisages a 40% reduction of CO2 emissions by 2030, both compared to 2008 levels. The strategy will be revised in 2023 stressing the need on doubling down in these GHG emission reduction efforts. In order to meet this and other national climate goals (Net Zero by 2050) it is essential that the UK CTV fleet is decarbonised.

The project will be focusing in performing a feasibility study for converting an existing 25 m CTV to be able to operate in Zero Emission mode. This will serve as the steppingstone to reach the project teams more ambitious goals

The feasibility study objectives are:

-- Determine how to reduce and eventually eliminate the GHG emissions from the fleet of a CTV and work boat operator.

-- Define and quantify the challenges of using hydrogen as a fuel, including: Technological, Logistical, Regulatory and legislative, and Operational parameters.

-- Define the benefits in terms of lifecycle emissions and economic impacts.

-- Define commercial applications for this and future hydrogen powered vessels for the support of offshore wind projects.

-- Produce the specification, costings & obtain approval in principle to convert an existing vessel to a Hydrogen fuel cell - hybrid vessel for Zero Emission Operations.

The feasibility study main deliverables are:

* Produce costings and a detailed specification for the CTV conversion.
* Obtain approval in principle from the MCA and the vessel Classification Society.